Data Driven Local Energy Mapping for Urban Retrofit (LEMUR)

Environmental, economic and social data will be used to address the urban challenge local authorities face: the need to improve energy performance of the built environment, to help alleviate fuel poverty related health issues and improve the local economy. This project is a feasibility study establishing how publicly available built environment, energy and social datasets can be used and personalised to plan mass retrofit and to provide targeted low carbon measures across the city. Combining datasets to map information on buildings and particular local needs, a new value proposition develops allowing local authorities to plan targeted retrofit schemes involving community groups, local energy technicians and retrofit businesses. This results in a wider roll out of retrofit measures, cheaper retrofit delivery and more effective outreach to vulnerable residents. The visible outcome will also be an easy to use prototype online tool, free to community groups and paid for by local authorities, that facilitates this planning and delivery process.